Falling through the crack: Jingshenxue: a study of Psychiatry and Spiritualism in Early Twentieth Century China

Jingshenxue, a word synonymous with spiritualism and hypnotism in the literature on psychical
research in China, has also been used by historians of psychiatry in China to describe private treatments
offered to psychiatric patients. These two worlds however rarely overlap. Using jingshenxue as an
entry point, my proposed PhD project explores this complex overlap between the development of
psychiatry and spiritualism in 1930s and 40s China's marketplace. I examine individuals in Beijing
and other cities whose practices did not fit neatly into either category. The project is also an
investigation of things fallen through the crack, where they go wrong or remain hidden. The difficulty
of distinguishing authentic jingshenxue practices from scammers reveals assumptions about criteria of
judgement and who can make the decisions. Previously hidden from analysis, women were central to
jingshenxue practices. They offer new perspectives on the overlap between psychiatry and spiritualism.
Photos of jingshenxue techniques in prints often go unnoticed, but the technology which produced
them reveal their key role in authority building. International jingshenxue networks through students
studying abroad became key centres of knowledge exchange. I plan to explore the deep-rooted
connections between China and Germany to reveal the global dimension of this story.